HURR — Platform Development

HURR is undertaking the next stage of development of it's proprietary platform to allow for enhanced user experience and wider features which will better service the ever growing circular fashion demand.